CO2Chem Grand Challenge Network

The CO2chem network was established in April 2010 to act as a focus fro research in carbon dioxide capture and utilisastion with a remit to revolutionise the chemicals industry. It has become the UK focus for CCU and is now establishing itself as a global hub for not only research excellence but also policy and social awareness. This proposal aims to continue the activities of the network and enhance and extend their impact on science, engineering and society.

In order to achieve this we have consulted with the current network community to define areas that require short-, medium- and long-term intervention. These have been categorised into 'Clusters' where research activities can be focused. The Clusters will cover: Chemical Engineering and Process; Solvents and Synthons; Functional and Structural Polymers; Biotransformations; Mineralisation. Catalysis is also seen as a key driver in CCU but is so important that it overarches all Cluster areas and so is considered a Central Theme. The Clusters will meet regularly to define milestones and deliverables, identify funding opportunities and form the basis of future research collaborations. Face-to-face discussions will initiate Cluster activities but we will use video and teleconferencing facilities to keep up momentum as well as reducing travel costs and emissions. Each of the Clusters will be led by experts from academia and industry.

An industrial forum will be established early in the new contract to define realistic multi-term deliverables and to ensure buy-in from industry. This will involve bringing together all members of the carbon supply chain from emitters through chemicals production to the end user.

It is important that the UK plays a major role in defining the capabilities of CCU. This means we must promote our activities not only at the national level but globally. This will be achieved by providing bursaries to attend the ICCDU conferences in 2013 and 2015, with an aim to secure the 2017 conference for the UK. We will also continue to host our successful CO2Chem <--> CO2Chem Eng international conferences, first held in April 2012.

While policy and social awareness are important factors that influence network activities, research excellence is the cornerstone of our operations. We have budgeted a Seedcorn Fund for novel research carried out by Network members. Five £4k grants per annum will be allocated to researchers looking to prove concepts before filing collaborative research proposals as one of the outcomes. We will promote collaborative research funding applications to RCUK, European Commission and other global funding schemes.

We have established a CO2Chem Publishing group that will promote research documents and reviews through a peer review process, publishing primarily online but occasionally in paper format.

The network will continue to be managed by a core Management Group including the PI, CoI, several academic experts and industrial representatives. Katy Armstrong will continue in the Role of Network Manager on a 60% FTE basis for the first two years then 40% for the remaining 3 years. However, this reduction is simply funding not effort as we will aim to make the Network self-sustaining as we progress, particularly through industrial sponsorship.

Potential impact
We predict this project will have impact in several fields:
- Environmental sustainability, protection and impact
- Commercialisation and Exploitation
- Improving social welfare, social cohesion and/or national security
- Evidence based policy making and influencing public policies
- Increasing public engagement with research and related societal issues.

The social, environmental and economic importance of significant scale production of a sustainable, high value chemicals and fuels would be difficult to overestimate. This Grand Challenge Network will take a comprehensive and coordinated approach to CCU research. It will do so in a way which is both general, by working on novel ideas which are applicable across a broad range of applications of whatever scale, and specific by looking at key themes within the identified Clusters. The beneficiaries from this work will therefore be:

Society because of:

The impact on carbon emissions, sustainability and the environment
The lowered disruption to economic infrastructure required to achieve that environmental improvement
The opportunities for improved security of energy and chemical feedstock supply
The availability of a broader range of validated energy and chemicals options involving carbon utilisation, leading to improved public engagement, a more informed public debate and better evidence based policy making

The UK Economy:

Current and proposed CCS technologies treat CO2 as a waste so any remediation methods are loss making operations both in terms of CAPEX and OPEX. CCU however leads to a commodity rather than a waste and so has the possibility to generate profit.

Industries where there are large scale CO2 emissions (steel, cement, oil, gas etc) or an interest in selling solutions to carbon emissions problems. This will generate impact over the longer term because we will lead the way in developing new and validated methodologies for assessing sustainability and process efficiency in the context of applying leading edge technology.